Quantum GaN-O-Photonics

Technological advances have led to the availability of electronic devices like laptops, mobile devices and global positioning systems. In order to increase performance, modern technology has followed the path of miniaturising the components to reduce the overall size of commercial devices. Following this trend, we have now reached the point where matter can be controlled at the smallest scale: the single atom. It is in this new realm of physics that unconventional effects take place: when we deal with structures composed of just a few atoms or when we manipulate single electronic charges, the physics follows rules described by quantum mechanics. A completely new range of effects take place and devices with novel functionalities can be created: the quantum information revolution seems to be within reach.
A very exciting research field focuses on the study of nanostructures, entities whose dimensions are of the order of 0.000000001m. Such small structures can be used for controlling single particles of light: single photons. Conventional light sources emit a large number of photons in a wide angular range and are mainly used for lighting and imaging. The ability to control light at the single-photon level is technologically challenging but tremendously interesting. If we can store information encoded on single photons, we can transfer it at the speed of light with a guaranteed secure communication. Single-photon emitters also find applications in imaging and medical sensing. Unfortunately, many single-photon sources operate at very low temperatures, which require the use of liquid helium, which is expensive and inconvenient for real-world applications.
A material called Gallium Nitride (GaN) offers opportunities to overcome these limitations. GaN is a semiconductor crystal, and defects in that crystal can act as single-photon emitters, as can indium gallium nitride (InGaN) nanostructures embedded in a GaN matrix. Such nanostructures can emit single photons at room temperature, across a very wide range of wavelengths. However, incorporating these emitters into practical devices is very challenging. They tend to form at random locations in the crystal, which makes it hard to ensure that a device contains an optimally-positioned single emitter and that the light is emitted in the desired direction with high efficiency, as required for applications.
In this project, we will develop technologies which allow us to control where an emitter forms, and integrate those site-controlled emitters with structures which extract the light from the device efficiently and channel it in a desired direction. We will create devices where the light extraction structures are integrated with the electrical injection of charge carriers into the emitter. That means that we will be able to use an applied voltage to either drive the single-photon emission or to alter the wavelength (or colour) of the emitted photon.
The approach we will take to improving light extraction uses technologies that are easily incorporated into a standard manufacturing routine. We will put mirror-like structures underneath the single-photon emitters; above them, on the crystal surface, we will place tiny rings of metal, which can act like a lens, directing the light into the application system. In addition to being relatively easy to manufacture, relative to other possible technologies, this approach has additional advantages: it avoids etching the GaN crystal, which can damage device performance, and it also places less stringent requirements on achieving a very specific wavelength from the single-photon emitter. The metallic ring also doubles up as a contact for electrical injection. Overall, this provides a scalable, robust route to creating a new quantum technology - which addresses UK government priorities for advanced materials and manufacturing, and represents a crucial step forward in the implementation of quantum emitters in real-life devices.